Central Bank Communication

My research project is centred around understanding how Central Banks communicate. I use a combination of Natural Language processing, econometrics, and economic theory to analyse optimal communication strategies and their impact on agents' beliefs and financial markets. One paper in my thesis will use high frequency identification in option markets around Bank of England communication events to evaluate how communication effects the higher moments of the expected distribution of policy rates, and link this evidence to the famous Morris and Shin (2002) result regarding when it is optimal for Central Banks to be ambiguous in their communication strategy.